3finery: Magical Transmedia Marketing in Augmented Reality

3FINERY proposes a cutting-edge tool in which any desired object could be used as a marketing channel for social transmedia virality. Our novel inbound marketing tool is capable of bringing any desired object to life. In this way, marketing can be brought to the customer, on and off-site, in the form of magical experiences in Augmented Reality.

Our solution enables objects to interact, play and receive messages remotely as if they were magically coming to life. Our software will provide a novel way of interaction with the user's environment and can be easily integrated to existing platforms and solutions. We offer unique interactive experiences with the ability to better understand needs by gathering interaction telemetry and other insights in an opt-in anonymized fashion. Our technology is built around social media with marketing virality as our main core growth proposition.

While our competitors base their technology in overlaying digital content on the screen, we directly bring the appearance of the real object to life. Our technology aligns to a more play-centered and gaming social experience which reflects user trends in this area. Apple, Snapchat and Epic Games are in close contact, and following the successes only enabled by this project we will then be poised to work further with them for future integrations and partnerships on this new technology.

Over this project, a commercial alpha mobile application version will be developed from TRL 6/7 to a market-ready stage for distributed marketing campaigns. This will contain a client application with its system infrastructure. This client application will utilize our patent protected tele-present AR framework, Intermediated Reality, for enabling distributed marketing campaigns with remote users. The outcome will be delivered in the form of a fully functional widely deployable product.